Restricted diets, micronutrient intake and nutritional status

The number of individuals choosing to follow a restricted diet due to health or lifestyle reasons has increased dramatically in recent years. In the UK there are 300% more vegans today than 10 years ago. Approximately 1:100 people within the UK are diagnosed with coeliac disease and a further 7% UK adults choose to avoid gluten in their diet for perceived intolerance. Sales of alternative milk products have increased by 155 % from 2011 to 2013 and sales of gluten free products in the UK increased 15% from 2013-2015 (Mintel, 2017). Shifts in dietary habits are taking place yet the impact of such changes on micronutrient intake, status and subsequent health outcomes has not been determined.
Aims:
1. Determine the micronutrient and macronutrient composition of alternative food products
2. Assess micronutrient status, including iodine, of individuals following a restricted diet (vegan, vegetarian, gluten free)
3. Investigate methods, such as fortification, to improve micronutrient intake and status of individuals following restrictive diets.